AI powered financial simulation planning for SMEs

Artificial Intelligence and Machine Learning powered financial simulation modelling tool for businesses large and small. Combining for the first time macro economic and market data for any sector/industry with the business's banking and accounting data to create a powerful, fact based decision making tool for business.

ADDITIONAL INFORMATION - extension for impact

We would use the additional funding to deliver 3 further elements of the Fast Start Scope to increase speed to market and impact, including targeting the right commercial audience verticals to increase awareness through to adoption; develop the business model and product offer to target a new customer vertical which became apparent as part of the learnings during the project and to explore international potential of the service.